Do vitamin D and protein synergise with physical activity to enhance musculoskeletal health across ageing: a complex intervention

Do vitamin D and protein synergise with physical activity to enhance musculoskeletal health across ageing: a complex intervention